Weather Time with the Weatherbies App Project

The Weatherbies are a collection of kids stories based on a community of loveable, weather themed characters each with their own stories and personalities. The Weatherbies entertain, excite, and educate children. They are a community of friends who enjoy recycling, eating healthily, growing fruit and vegetables, reading books, using solar and wind power, as well as helping, playing, and sharing with others as they go about their adventures around 'Skytown'.

The aim of the characters is to support children in making a stronger connection with the weather they see and feel outside every day. By giving weather formations names and personalities, Yvonne, the author & creator, believes that it will assist children in becoming climate aware. Yvonne's goal is that the Weatherbies will help comfort children, when they look to the sky and see and feel the weather, they won't feel alone.

Over the years Yvonne has spent time visiting schools and childcare facilities, directly engaging with the pupils and teachers. The development of this interactive app for children to use, will educate them about the weather & climate awareness in a fun & entertaining way whilst promoting cleaner living, mental health care, equality, and a greener environment.